Ensembles of Deep Neural Networks for Semi-supervised Learning

In semi-supervised learning, some of the data have labels but most of the data is unlabelled (Engelen and Hoos, 2020). This type of data is widespread because labelling is often infeasible, destructive, or too expensive. Consider as an example a sample from a population affected by a pandemic. A small proportion of the people in the sample would have been tested for the disease, returning a positive or a negative output. This will be the labelled part of the data. The rest of the sample will be unlabelled but could still be of great help in extracting an accurate proxy for the test, which can then be deployed to the whole population.

Deep learning has hijacked the research in machine learning and pattern recognition for a good reason - the undisputed success of large-scale models for complex data. Ensemble models are known to be more accurate than single models, which explains the interest in ensembles of Deep Learning Neural Networks (DLNN). Ensembles of DLNN for semi-supervised data are just taking off, with a few, heuristically crafted models. Considerable amount of knowledge on standard classifier ensembles has been accumulated in the past twenty years.

Grounding our work in that, we will attempt to improve on the state-of-the-art in semi-supervised learning. Our analysis will gauge the need for a DLNN ensemble based on data size and characteristics. We will examine the contribution of diversity within the DLNN ensemble to the ensemble performance as well as the extent of usability of unlabelled data. New ensemble methods will be devised based on robust training and testing protocols, a suite of classifier combination methods, and a novel idea about feature transformation. In the first instance, we will illustrate the proposed methods on videos related to animal monitoring.

[1] Van Engelen, J.E. and H, H. Hoos, A survey on semi-supervised learning. Machine Learning 109, 373-440 (2020). https://doi.org/10.1007/s10994-019-05855-6
[2] Laine, S and T Aila, Temporal ensembling for semi-supervised learning- arXiv preprint arXiv:1610.02242, 2016 - arxiv.org https://arxiv.org/abs/1610.02242
[3] Kuncheva L.I. Combining Pattern Classifiers. Methods and Algorithms, Wiley, 2nd edition, 2014